Rotadock- Automation Design

Transformative care provisions delivered in a sustainable way. We will be delivering modular care units designed to provide unparalleled comfort. The familiar setting of their own home and family will be more conducive for the recuperation of the patients and palliative care of the elderly. Our care units will be built under quality controlled and monitored conditions to precision standards and will be very easy to maintain. We will also be looking at reconfiguring the business model by leasing out our care units.